Prevention & Control of Infectious Diseases: Understanding the basis of host resistance

Technical abstract
This programme will reduce the burden of infectious diseases of farmed animals and zoonoses by dissecting host genetic contributions to resistance, resilience and transmission.